"Few-Shot 3D: Enabling High-Fidelity E-commerce Visuals from Just a Few Product Images"

Voxelo is developing a new AI-powered feature that enables online retailers and creators to produce 3D product models from just a few photos. This innovation aims to make 3D content creation faster, easier, and more accessible to businesses of all sizes --- without the need for expensive studio equipment or technical skills.

By combining state-of-the-art AI techniques with an intuitive user interface, the project will allow users to generate lifelike 3D visuals that can be viewed interactively on websites, in augmented reality, and across digital platforms. These 3D models help improve customer experience, reduce product returns, and support sustainable e-commerce practices.

The grant funding will support key research and development work, user testing, and pilot deployment of this feature within Voxelo's existing platform. The outputs will benefit UK retailers and content creators by opening up access to next-generation digital tools for product storytelling and visual commerce.